The Manufacturing of De Novo Designed Protein Fibres

Our groundbreaking project is set to revolutionize the sustainable materials market by developing innovative and cost-effective methods for producing a new generation of protein-based materials. These materials have the potential to transform various industries, including fashion, healthcare, and consumer goods, by providing high-performance, environmentally friendly alternatives to conventional materials.

Using cutting-edge technologies like AI-driven protein design, laboratory automation, and our proprietary screening platform, our unique approach accelerates the development of custom protein-based materials. These materials aim to address the challenge of producing high-performance, sustainable biomaterials that can be scaled up to industrial processes. In partnership with the Centre for Process Innovation (CPI), we will develop novel bioprocesses to manufacture our materials in a cost-effective manner. Central to this project is the use of an industrially relevant expression host known for its robustness and high protein yields.

Our technology designs completely new protein sequences from scratch, avoiding the issues associated with using natural protein sequences. This innovative approach allows us to develop high-performance, sustainable bio-based alternatives to petrochemical-derived synthetic materials.

The expected outputs of this project include innovative bioprocesses, new recombinant protein expression strains, and a final report. These outputs will help meet the growing demand for high-performance and environmentally friendly materials.

This project represents a significant leap forward in the development of sustainable materials, with the potential to disrupt various industries by offering high-performance, bio-based alternatives to petrochemical-derived synthetic materials. The successful execution of this project, in partnership with CPI, will not only position us as a leader in the sustainable materials market but also contribute to meeting global climate goals and fostering a greener, more sustainable future.